SOUNDYARD - ORIGINAL PODCASTS AND STUDIO HUB

SOUNDYARD is a community interest company that teaches audio-making skills. Its social mission is to promote wellbeing through creativity and turn up the volume on under-heard voices.

The company is founded by a duo who have spent decades working in broadcasting, at local, national and international level.

SOUNDYARD original podcasts and studio hub is a new project from the company.

It will see the creation of an innovative podcast production company in the East of England, alongside an inspiring studio space.

People will be supported and taught how to design, format, record and edit their own podcast by SOUNDYARD audio experts. Businesses in particular will be offered specialised in-house training to develop exceptional and original podcasts, to connect with new audiences.

The studio hub will be fitted with industry gold standard technology, ready to transform the buds of ideas into high-end, high quality podcasts. The space will function as a hireable space too - so that businesses, community groups and individuals can access equipment, with or without support.

SOUNDYARD's profits go straight back into amplifying voices from under-represented communities and nurturing future careers in audio making.